University of Aberdeen and NCIMB Limited KTP 23_24 R5

To refine, validate and commercialise a pre-clinical model of the human gut barrier. The model will be used to study microbes with important roles in health and disease, generate better insights on microbial interactions within the gut and support new therapeutic development for inflammatory bowel disease, liver disease and cancer.